Open Data Stock Control Systems

We are a software development company who uses a range of open source data. We would like to gain a better understanding of how this affects our value proposition, intellectual property position and corporate value.